Bridging Fund for Clover/Oxford

The requested funding is a bridging fund to Oxford University to allow Dr. Paul Grimes to continue working on the Project CLOVER since the staff funding on the current CLOVER Oxford grant has expired while the extra funding of the project is still under review.